Stribe - Online Personal Style Membership

Since 2006, Chantelle has helped thousands of clients define their personal style, and in doing so, boosting their confidence, creative inspiration, and freeing up valuable time.

Recognising a growing demand for online consultations spurred by the COVID-19 pandemic, Chantelle seized the opportunity to expand and pivot her business. Her mission is to empower ambitious women by helping them rediscover their style and confidence through personalised, virtual styling services.

While digital styling is gaining traction in the US with services like Stitch Fix and Lookiero, they lack the personalised human interaction. Chantelle's digital styling service quickly attracted clients, validating the concept and highlighting a strong demand for personalised, virtual styling with a professional touch.

Whilst a proven success, the challenge has been that the existing service is highly labour intensive, and therefore very limited in relation to scalability.

Thus, with the emergence of AI and innovative automation models, Chantelle has identified the opportunity to leverage automation to significantly reduce the costs of personal styling, whilst creating an unlimited opportunity to scale this service globally. Welcome to Stribe.

A highly targeted offering, affordable monthly pricing, along with implementing targeted and automated marketing strategies, will extend her reach to ambitious female professionals worldwide.

**Essentially, Chantelle's your monthly style BFF!** Get insider tips, exclusive discounts, and the hottest trends delivered straight to your inbox. Save time, boost your confidence, and **join the movement for sustainable fashion**, all in one place. It's a win-win for your wardrobe and the planet!

Join Chantelle on this exciting journey as she redefines digital styling and empowers women to embrace their full style potential!